Harnessing Biosyntheiss for Sustainable Food and Health: Targeting metabolic traits to improve the nutritional value and sustainability of crops

Technical abstract
Targeting metabolic traits to improve the nutritional quality and sustainability of crops

Food security demands a supply of food that provides a healthy and nutritious diet, keeps pace with growing populations and overcomes the threats posed by climate change and the environmental damage caused by unsustainable agricultural practices. In WP1 we will target metabolic traits to produce new crop varieties with properties that address the health issues of obesity, malnutrition, and under-nutrition in the developed and developing world. In parallel, we will exploit our knowledge of plant metabolism to achieve high-yielding crops with reduced agrochemical inputs and lower environmental impacts.

The wealth of available sequence data and emerging genome-editing technologies offers unprecedented opportunities for elucidating the molecular and genetic basis of important metabolic traits in crops. JIC’s Germplasm Resources Unit houses several large collections of important crops, including wheat (Watkins collection; tetraploid and hexaploid TILLING lines; Aegilops tauschii variety panel), pea (world heritage collections; mutant collections), and the GCRF supported orphan crop grass pea (Lathyrus sativus). In the last five years, genome sequences of many accessions of these collections have been generated, providing a rich source from which to discover genes involved in uncharacterized biochemical pathways. Application of our knowledge and technical expertise in plant metabolic biology has already uncovered several genes and genetic polymorphisms affecting biosynthetic steps that alter nutritional traits such as iron levels, starch properties and health-promoting flavonoids in various crops. A vast wealth of genomic data remains to be explored.

We will expand our mining of these data for valuable traits of interest to consumers and industry for balanced, sustainable, plant-based diets. Traits include starch digestibility, the levels and bioavailability of minerals, vitamin D3, polyphenols and flavour components, and the removal of anti-nutritional, toxic and “off-flavour” compounds. We will also target metabolic traits that contribute to the sustainability of crop production, including nitrogen use efficiency, pollinator attraction, and defence against pests and fungal pathogens, with the aim of identifying molecular strategies for crop improvement. Using the latest Gene-Editing (GE) technologies and the crop transformation platform at JIC, we will generate proof-of-principle and pre-breeding material for important traits we uncover. Research in WP1 is closely allied to and integrated with research on crops in the BRiC, DSW and APH ISPs and the FMH ISP at QIB.